OntoKai

Kaiasm Ltd (Kaiasm) is a UK-based SME in the knowledge represetation and infrastructure ontology sector, with a core project team of Liam McGee (serial entrepreneur/data scientist), James Harvey (senior engineer/software architect) and Will De Bolla (management consultant/head of operations). Kaiasm is working to overcome a significant unmet global need with the world's first SaaS tool to change existing data structures into AI-ready, interoperable ontologies that are understandable, memorable and humane. This innovative solution will create memorable and easily understood ontologies that infrastructure companies can use to increase efficiency and drive a 10% increase in profitability.